New Engaging and Immersive User Experiences with Next Generation Force Sensitive Multi-Touch

Pressure-sensitive multi-touch technology, eg. Force Touch, promises to change the way humans interact with their computers and devices by creating new user experiences that are more engaging, immersive and aware. This can lead to higher user satisfication, productivity and even safety, in a broad range of applications and markets including smartphones, automotive, industrial and the military. This feasibility project is meant to demonstrate the potential of an enhanced user experience (UX) using Force Touch to overcome limitations in performance and battery life of the existing and very familiar Multi-Touch experience, and is aimed especially at mobile and wearable applications. It will use state-of-the-art sensing technology currently under development by our company in Cambridge.